Efficient Parameterized Algorithms for Graph Connectivity and Cut Problems

Many interesting computational problems are known to be NP-hard which rules out the existence of efficient (polynomial time) algorithms. This research aims to perform a systematic theoretical analysis of which specific input classes (e.g. planar graphs, points in Euclidean space, etc.) allow for design of efficient algorithms. This project focuses on designing fine-grained algorithms for graph-theoretic problems related to cuts and connectivity. There are two complementary parts: upper bounds via design of novel algorithms and lower bounds via establishing conditional lower bounds. There is no experimental aspect to this proposed project, though there will be an option to perform the theoretical study of problems arising from applied areas such as bioinformatics, machine learning, etc. in addition to classical computational problems.